Project North AI - a new data and analytics platform that uses AI to support the financing and distribution of independent film

With Innovate UK support, North--AI aim to develop and exploit an innovative AI-based digital platform that will provide improved insights to forecast the potential success and return on investment of independent film. The same data will also be used to better personalise marketing and audience engagement strategies, increasing the films reach and the optimisation of distribution channels. This will represent the first time that this combined capability has been translated into a commercial product aimed at supporting improved independent film investment -- development proposed at a time where the sustainability of the entire independent film industry is under significant and critical threat with a 30% year-on-year reduction in new private investment since 2019\.